Erosion Sensors for continuous monitoring of coatings (EROSCANS)

The project will develop sensing capability for coatings being developed for erosion on wind turbine blades, and

for similar applications in aviation. Focus will be on the development of sensors for the helicopter rain erosion

test, ASTM G73, for continuous measurement of strain and changes in thickness, for better correlation

between coatings, test rigs and the real blade environment, for development of better coatings, and for

reducing testing time and costs. The sensing technology if successful will have great beneficial impact on the

Wind Energy industry. In the short term, it will contribute to the improvement of accelerated rain erosion test

method for turbine blades. In the long term, however, the technology is likely to facilitate the development of

improved erosion-resistant coatings.